The Electrochemical Colouring of Austenitic Stainless Steel in Environmentally Benign Solutions

The project will address the following issues :

Alternative processes for colouring stainless steel based on benign chemistries

A full understanding of the chemistry/electrochemistry of the colouring processes developed to date including the role played by the stainless steel substrate

To scope the cost of using benign chemistries to determine if they are viable for manufacture on a commercial scale

An investigation of the colouring stages for successful processes in terms of their process parameters i.e. solution compositions, process times and temperatures etc

An investigation of coloured surface properties e.g. colour retention, abrasion resistance, film stability etc

An investigation of scale-up issues of promising colouring systems.